NeuRestore: A NEW WAY OF ASSESSING POST-STROKE RECOVERY

**Public description**

_NeuRestore_ complements, supplements and enhances existing stroke pathway knowledge with novel scientific techniques, to provide a clinical portal which is has a cloud-based database where clinical history, rehabilitation goals, and physiological assessments are collated, actioned and stored.

This innovative system is centred around the needs of patients (who need speedy, certain and science-based determinations of their conditions) whilst clinicians require, standardisation (a gold-standard), objectivity and the ability (with confidence) to allocate what are becoming scarce financial resources, as the NHS gears up to deal/respond to Long COVID crisis.